qbicle Platform for Creative Industries

A qbicle is a dynamic form of interactive content that can range from an image to a video, map, 360° tour or 3D image. The qbicle platform was created to empower content creators and creative industry professionals to bring their visions to life in the form of these interactive pieces. The platform provides multiple ways to publish and share these qbicles, such as online, embedded in a web page, or through the qbicle app.

The qbicle platform is versatile and caters to a wide range of professionals and organisations, including marketers looking to captivate their audience, architects showcasing a property in a unique way, art galleries or museums seeking to engage visitors, destinations promoting themselves for holidays, educators delivering memorable lessons, and creative professionals seeking to add value to their creations and earn extra income.

The innovation of qbicle lies in its platform and app, which bridges the gap between the creative industry and the platform economy. It offers seamless integration of creativity and technology, provides tools and resources for content creation and distribution, fosters a culture of collaboration, allows creative professionals to showcase their work and connect with clients, and helps establish a sustainable and profitable ecosystem for the creative industry within the platform economy.

The project aims to revamp the current version (MVP) of the qbicle platform, enabling subscriptions and collaboration, and upgrading it to a minimum sellable product (MSP), making it easier for organisations and creators to sign up, create, and publish their interactive content.